STREAM - Surface Texture Re-tooling for Efficient Aerospace Manufacturing

With the effect of Covid-19, now more than ever, streamlining production in the UK aerospace industry is critical for survival and regrowth. As such, manufacturing technologies that can reduce production costs are highly sought. This project, STREAM (Surface Texture Re-tooling for Efficient Aerospace Manufacture), aims to provide a machine tool that can redefine surface textures on components in a much more efficient and environmentally friendly manner than typical legacy methodologies commonly applied in aerospace manufacture.

TextureJet has developed an innovative technology called STAT (Surface Texture Adjustment Technology) which is based on 6 years of fundamental research at the University of Nottingham. STAT is utilised for surface texturing of components in applications such as surface preparation before bonding operations, discreet super-polishing or revealing component microstructures for inspection. It can roughen, polish, etch and structure surfaces, without inducing surface damage by impact and without the requirement of masking. STAT also provides a superior alternative to thermal processes. From a technical perspective, it eliminates thermally induced surface degradation and financially lessens the extensive capital expenditure, maintenance and operational costs required for safe utilisation. Compared to current methods, STAT has the benefits of simplicity, precision, flexibility, and environmental sustainability due to eliminating the use of toxic chemicals. Uniquely, it can be carried out on site or in-situ and so the production line attributable footprint is drastically reduced.

This project aims to enhance regional employment and training opportunities, as well as provide a new and innovative technology to the UK aerospace sector as a whole to enable the UK to gain a competitive edge in the global aerospace market and keep manufacture within the UK.